Bridging the Gaps between Mathematics, ICT and Engineering at Nottingham

We will deliver a programme of activities that promote new interdisciplinary collaborations across the boundaries between Mathematics, ICT and Engineering at the University of Nottingham. These will build on existing strengths at Nottingham in the four key areas of modelling, algorithms, dealing with large datasets, and sensors and measurement. Drawing on and extending the success of Nottingham's previous Bridging the Physical/Life Sciences Interface award, as well as of our experience of facilitating large-scale interdisciplinary endeavours in the EPSRC-funded Equator IRC, these activities will include: - a dedicated discipline bridging officer - a professionally designed strong visual identity - sandpits- bridging the gap awards- a visiting scholar programme - a business plan competition- hands-on software 'make-fests' - speed networking events and a virtual collaboration environment that supports document sharing, meetings and background awareness of others between different buildings across the two campuses that are involved.